The Discipline of Creativity: Exploring the Paradox

The Creative Industries have been identified as an important segment of the new knowledge economy. They cover a range of areas, including, though not confined to, architecture, advertising, arts and cultural industries, design, film, computer games and multimedia, publishing, radio and television. Figures indicate that they are growing in importance, with employment of approximately 1.3 million, and generated revenues of £113 billion.
This network will hold a series of six one day workshops bringing together those working across the range of creative areas. The workshops will be for the discussion of research in progress and working papers. The participants are drawn from faculty and PhD students of the newly established Institute for Capitalising on Creativity (the Royal Scottish Academy of Music and Drama, Duncan of Jordanstown College of Art and Design at the University of Dundee, the University of Abertay and the Management School, St Andrews) and from other higher education faculties in Scotland undertaking research into the creative industries. Participants will therefore cover the range of creative disciplines: music, theatre, performance arts, design, crafts, film, broadcasting, digital media, interactive computer games, advertising and the cultural industries.
The workshops will explore the theme of discipline and creativity in relation to the five inter-related properties that have been identified as characterising the creative industries:
? Unknowability: the nature of creativity and how it is identified and understood within the different arenas; an exploration of disciplinary boundaries.
? Arts for arts sake?: why there is an emphasis on creativity at this particular time and whether this is the case for all the creative disciplines; and exploration of how socio-economic conditions discipline creative sectors and with what effect.
? Infinite variety: the links between creativity and identities, through the construction of "creative" identities, audience identities, and brand or product identities; and exploration of how identities discipline individuals and products.
? Motley crew: managing the creative process and creative individuals; an exploration of how the discipline of production and efficiency impinge on the organisation of creative work and creative talent.
? Ars longa: an examination of the processes of exchange and evaluation, ie. how creativity becomes recognised and rewarded over time; and exploration of the discipline of the market, how this is structured and experienced within an arena.
The seminar series will enable the dissemination of work amongst those who are researching into a sector of the economy which is growing in importance and whose organisation and management practices are likely to have wider implications for the knowledge economy. More generally, it also facilitates the building of a research network, the identification of a research programme and contributes to the development of a recognised centre on the creative industries